Hy4Fleets

Hy4Fleets is a feasibility study project that will develop and test the value for an assessment tool to support decision making and encourage the transition of diesel-powered heavy-goods vehicles (HGVs) & bus fleets to hydrogen fuel cell fleets. In the UK, the transport sector is the largest greenhouse gases emitting sector, accounting for 27% of total emissions. While battery electric vehicles (BEVs) have emerged as the likely low carbon option for light passenger transport, the path to decarbonising heavy-goods and large passenger carrying vehicles is unclear.

The recent reductions in low carbon hydrogen production costs (about 20% in the last 10 years, with rapid further reductions expected) and the growth in hydrogen vehicle model types and utilisation, presents an opportunity for hydrogen to be deployed at scale as the alternative zero emissions fuel to decarbonise HGVs and buses. However, the gap in technical and economic insights on the hydrogen switching process presents a barrier to the uptake of hydrogen vehicles for fleet owners and bus operators. The Hy4Fleets project will address this knowledge gap and provide fleet managers with a detailed and tailored strategy for the decarbonisation of their HGV and bus fleets, specifically focussing on use cases that are better suited to hydrogen fuel cell vehicles.